Advanced Nano-Barrier Film Development

Big Solar Limited is a pioneering SME working to develop cutting edge energy solutions. This project seeks to validate the concept of an innovative higher performance barrier film which is able to be manufactured at a market leading low cost. The novel barrier film would enable significant international growth opportunities in a range of markets including; printable electronics, food, medical packaging and industrial applications.